Miniature Aircraft Seat Actuator (MASA)

CNR Services International Ltd delivers leading-edge engineering design services to a wide range of industry sectors from concept generation and development, through integration into the manufacturing process. CNR recently designed a self-contained miniature actuator for a specific aerospace customer application which delighted said customer by exceeding size, mass and performance expectations. Given that experience, CNR is confident that it is now able to develop a significantly smaller, lighter and higher performing self-contained electro-hydraulic actuator given a fresh piece of paper from which to start. This presents a significant commercial opportunity in aircraft actuation and will generate significant foreground IP for CNR, grow its business substantially and create high value UK jobs. This product is expected to provide cheaper manufacturing costs per actuator, lower mass, more reliability, greater efficiency and quieter and smoother performance than current state-of-the-art actuators. There is tremendous opportunity to further broaden the markets of this product outside of aerospace.